Modelling and Experimental Study of Lithium Sulfur Batteries

The first year of my PhD involved experimental work on lithium sulfur coin cells, focusing on synthesising the cathode material. From the second year onwards, the work has focused on physics-based modelling, specifically developing a lithium-sulfur coin cell model.